University of Leicester and Synapse Information Limited

To develop complex semantic query technology for business data which will enable delivery of innovative products for integrating financial data with advanced semantic capabilities.